Development of the Dynamic Gastric Model

Technical abstract
FoodPro ForHealth will develop strategies to formulate and process foods to control lipid digestion; it will combine the Fellow’s food science skills with expertise and techniques at the Institute of Food Research (IFR) in the colloids, interfacial, model gut and health areas.

The Dynamic Gastric Model (DGM) is an advanced model of human gastric digestion. It is the only model currently available which accurately simulates the physical and biochemical environment of the human stomach in a real time simulation. It is designed to predict the availability for uptake (bioaccessibility) of active components such as nutrients and drugs, it requires further studies to validate its ability to predict the bioavailability of bioactive molecules.

We will provide a thorough and convincing dataset that will validate the DGM for the in-vitro characterization and predictive modelling of pharmaceutical dose form performance. In-vivo datasets for uptake will be gathered from collaborating pharmaceutical companies.

Specific areas of human clinical research are not amenable due to ethical concerns. In adults, abuse of alcohol or taking drugs or nutritional supplements in combination with prescription drugs may alter drug exposure. Similarly, clinical trials on healthy infants have ethical concerns. With minor modifications, the DGM can provide valuable predictive data which can then be used for future, targeted human studies where possible, or to provide appropriate warning information to doctors and patients regarding potential risks.

Further developments in the model will be devised to simulate different age states. Existing knowledge will be used to improve and simplify the current DGM. Modifications will be made to develop a simplified, flexible and commercially viable next generation device.

The DGM technology has considerable commercial potential as specialised equipment for research and development arenas. We will engage manufacturers to negotiate the production and distribution of the DGM, and its associated peripheral products. We will also seek to transfer the contract research unit, built around the DGM into a Contract Research Organisation to increase access to Model Gut services to the food and pharmaceutical industries.